A Cell-Free Toolbox to Anticipate, Learn and Counter Antimicrobial Resistance

Antimicrobial resistance (AMR) is a global health crisis branched over multiple infectious diseases. This problem, if unaddressed, will breach current antibiotic treatments which healthcare systems have relied upon for decades. Experts predict AMR will cause more deaths worldwide than cancer and diabetes by 2050. Currently, this threat is insidious, and affects the immunocompromised and the elderly, particularly in developing countries. However, as this problem speeds up, even everyday wounds or cuts could eventually lead to healthy individuals requiring serious treatment and hospitalisation. Therefore, while more broadly we require a long-term strategy to manage broad-spectrum antibiotic usage as the first line of defence, there is also a need to consider the role of non-standard antimicrobials, phage therapy, and host-directed therapeutics as a countermeasure to fight resistance.

Our project concerns the development of a safe cell-free tool to study a specific type of infectious disease-causing bacteria, Klebsiella pneumoniae, and explores a new synthetic biology method to alternative antimicrobials. K. pneumoniae is important since it is a leading cause of hospital-acquired bacteraemia and causes up to a ~50% mortality rate in some countries. Our project will use the latest technological advances that include next-generation DNA sequencing, automation, and cell-free synthetic biology. Overall, our project has three general goals that act as our theme for the proposal: "anticipate, learn, and counter".

1. Anticipate - We need to predict how K. pneumoniae will become resistant to antibiotics. This is important because K. pneumoniae and many other infectious diseases will soon be able to survive all current antibiotic treatments.

2. Learn - We need to study how individual antibiotic resistance mechanisms confer an advantage to K. pneumoniae.

3. Counter - We need to stop antibiotic-resistant K. pneumoniae infections by finding new kinds of non-standard antibiotics, especially ones that can crucially evade or escape current resistance mechanisms.

Herein, we provide a cell-free synthetic biology tool that enables us to study a major infectious disease at Containment Level 1, while the system is automation compatible to help speed up the discovery of new antibiotics. Also, our approach is generalisable, and therefore can expand to almost any infectious disease, i.e., ESKAPE pathogens or tuberculosis. Overall, our project is remarkably novel, timely and exciting in its conception and creates a new synergy between the two distinct areas of synthetic biology and infectious diseases. Our project will create a new, fast, and safe way to study how K. pneumoniae becomes resistant to antibiotics, as well as providing a platform to search for novel antibiotics.

Technical abstract
Cell-free synthetic biology leverages core biological processes outside of a cell by removing the cell membrane and DNA, providing a cell extract. Bacterial cell-free extracts typically contain around 400 proteins, as well as a plethora of RNA and metabolite species unique to the host cell. Cell-free extracts provide powerful dexterity to explore a range of enzymatic processes, including transcription, translation, energy regeneration, and amino acid metabolism - all potential antimicrobial targets. While E. coli cell-free gene expression (CFE) systems are the dominant tool within cell-free synthetic biology, we, and others, have recently shown that cell-free systems can be used to study almost any non-model microbe. While these new cell-free systems provide new opportunities, they remain relatively uncharacterised.

Specifically, we provide a Klebsiella pneumoniae CFE system that enables the safe study of antimicrobial resistance (AMR) inside a test tube. Since this model system remains uncharacterised, we will first look to quantify the K. pneumoniae CFE system in terms of metabolomics and proteomics, as well as develop a toolbox for mode of action studies (Objective 1). Then, we will uniquely exploit this cell-free toolbox to study a laboratory-evolved resistome (i.e., gentamicin and rifampicin) for K. pneumoniae. Here, the toolbox will show how individual AMR variants alter protein synthesis and intracellular antibiotic resistance (Objective 2). Lastly, we will exploit the cell-free toolbox to explore protein-protein interaction inhibitors (i.e., essential to CFE activity) to study an understudied antibiotic mechanism of action with recognized potential to overcome AMR (Objective 3). Overall, we create a new synergy between the two distinct disciplines of cell-free synthetic biology and infectious diseases to develop a new opportunity and capability that will place UK science at the forefront of international synthetic biology and AMR research.